Project "ARCA" - Automated Real-Time Classification in Aerospace Maintenance, Repair, Overhaul & Logistics market

There are significant challenges and costs in aerospace Maintenance, Repair and Overhaul &
Logistics (MRO&L) in terms of identifying, resolving and preventing issues quickly leading
to significant cost, delays and ultimately safety. This is due to a number of factors: increasing
complexity of systems, interrelatedness of distinct issues and challenges with analysing the
data.
Warwick Analytics (WA) has been approached by several companies to solve No Fault Found
and other recurrent maintenance issues in the aerospace industry. WA has had some success
with structured data, but has encountered challenges with the dirty, unstructured and
heterogeneous data which are unfortunately the norm in the industry.
MRO&L data are typically collected manually either written or through computer forms.
There are also sensor “Internet of Things” live condition-monitoring and asynchronous
diagnostic data which are collected and typically in disparate formats. Written data are often
semantically incorrect due to different interpretations and understanding of a problem or
symptom, and sometimes syntactically incorrect too (i.e. mistakes). This can make it difficult
to get to the root cause of issues and therefore resolve them or predict/prevent maintenance in
the future. The state of the art is for data to be manually cleaned, reinterpreted and classified
by hand so that it can then be used. This is a laborious and ultimately flawed process. Linking
it to sensor and diagnostic data is almost impossible by current means.
This Development of Prototype project builds on the successful Proof of Concept project to
create a new industry solution Aerospace Root Cause Analysis (“ARCA”) using ‘real-world’
unstructured, dirty, heterogeneous aerospace data to resolve the root causes of issues in realtime,
ultimately leading to cost effective solutions in MRO&L to enable effective, automated,
predictive and preventative maintenance, tackling one of the largest aggregate costs in the
industry.